New spiritualities and domestic life c.1855-1939

How was the home conceptualised in the literature of new religious movements?
What was the relationship between the changing material culture of the home and new forms of religious practice?
How was the organisation and architecture of the home reflected in contemporary conceptualisations of alternate realities and the future life?
How were the boundaries between the sacred and the mundane negotiated within the space of the family home?